V.E.S.S.E.L Virtual Energy Simulation (for) Shoreside Electrification Load (requirements)

Nearly 80% of global trade uses the maritime industry, generating 3% of all GHG emissions globally. The IMO has set a 2050 target for decarbonisation and electrification of vessels is proving to be technically capable and financially viable in many use cases. However, the grid infrastructure required to support such electrification has a significant upfront cost and takes a long time to deploy.

This collaboration between Fellton, EDF, Cenex, Apricity Consulting, Fuuse, Poole Harbour Commissioner and the University of Plymouth. Brings together operators, energy provider, specialists consultants, academia, software and hardware developers to holistically look at an innovative approach to energy management via data collection both shoreside and onboard, the VESSEL Project aims to prove that it is possible to lower costs and reduce deployment time.

Cost-efficient marine data logging will be combined with secured communications to enable parameters such as state of charge and health, position and velocity to be shared with the port partner. Alongside the direct use of such data, an ML-derived model for vessels without installed data logging will generate robust estimates instead. Port operations demand can also be collated, with the VESSEL project reviewing currently available data and identifying priority needs for a future demonstration project.

Live and future pricing of electricity, along with current and projected CO2 emissions will be shared alongside current port generation capabilities and input into a newly developed software solution. This will control a scalable (both up and out) second-life battery system that will show that it is feasible to optimise supply consumption with demand.

In combination with these system development activities, VESSEL will complete a lifecycle analysis, encompassing site operations, battery solution and hotspot identification. A wider stakeholder engagement programme will be conducted, enabling an assessment on the viability of the solution at different ports and harbours around the UK. The culmination of the project will be a well-formed demonstration plan that would take the bench-top activities from the VESSEL project and turn them into a fully operational demonstrator.

Our replicable approach ensures lessons from Poole Harbor can scale nationwide, maximising return on investment. The project builds UK expertise in an emerging global market, positioning British businesses at the forefront of maritime decarbonisation technology with significant export potential.